Productive Use of DC Solar Power in Africa to Improve the Quality of Rural Life

Building on the successful development and testing of low-cost, modular and upgradeable Solar Home Systems under the Innovate UK round 4 early stage feasibility study, this project will develop complete “Businesses-in-a-box” to enable the productive use of power by small businesses, small holders and micro-entrepreneurs in rural Africa. We will source, develop and improve relevant high efficiency DC equipment and marry this to dedicated PAYG solar power systems. We will complete detailed economic models to ensure the businesses are viable and can pay the rental costs for the provision of the services, which will include the power system, end-use equipment and appliances, access to any necessary business inputs, appropriate training and support and full maintenance and refurbishment. As well as creating jobs and improving productivity, the enhanced incomes and cost savings will enable a greater quality of life. Specific targets include: irrigation and water pumping; refrigeration; fishing equipment; agri-processing equipment; and will also target improved health through active solar-powered mosquito repellent and insecticide equipment; improved lights; fans and other household appliances with lower costs. Beta systems will be trialled in Tanzania.